Supporting Scottish Craftsmanship: Modernising the Custom Sporran Builder for Artisans of Scotland

Artisans of Scotland is embarking on an exciting venture to revitalise its renowned Custom Sporran Builder, a unique online product that enables customers to design their own bespoke Scottish sporrans. With a rich heritage rooted in Scotland's artisanal craftsmanship, Artisans of Scotland has been at the forefront of promoting traditional Scottish culture and showcasing the talents of local artisans.

The project's primary objective is to modernise the Custom Sporran Builder, leveraging cutting-edge web technologies to enhance user experience and functionality. Through intuitive design and seamless navigation, customers will have the opportunity to unleash their creativity and design unique sporran creations tailored to their preferences.

Key enhancements include the integration of modern HTML5 web technologies to ensure a visually engaging and immersive user experience. Additionally, the project will introduce 3D design elements, allowing customers to visualise their custom designs in stunning detail before making a purchase.

Furthermore, the upgraded sporran builder will serve as the foundation for future expansion, paving the way for the introduction of additional builders such as a Sgian Dubh Builder and a Kilt Builder. This scalability will enable Artisans of Scotland to broaden its offerings while maintaining its commitment to traditional artisanal craftsmanship.